Bangor University and Changing Minds Limited KTP 22_23 R5

To develop a psychological assessment tool which will provide performance psychologists, sporting and corporate organisations with clear, credible and impactful assessments of individuals' readiness to perform.